Development of Morph recycled, recyclable and reconfigurable furniture products

Responding to the growing demand for eco friendly furniture, Morph is an ambitious and innovative modular construction system that is 100% recycled and 100% recyclable. This system will provide cost effective and flexible solutions to companies that are struggling to find adaptable solutions to Covid-19 affected office layouts. As the system can be repurposed to suit different uses it can be utilised long after the Covid-19 pandemic has been resolved but will follow new office trends as well as giving the flexibility to adapt to any future emergency or change to regulations.

Offering hire options to allow clients to try the product as well as a buy back option to give a complete circular economy will give struggling companies the adaptability they need to trade their way out of the current crisis. It will encourage a permanent flexible development policy within office environments and will contribute to the government policy for reducing environmental impact.

Not only is this a product that large manufacturers and dealers are currently admitting is needed, but don't have, its also a product that will allow companies to have socially responsible returns, contributing to the circular economy.

Morph will encourage young designers to build their own environmentally friendly products using the system and will create employment opportunities and increase exports. By allowing repurposing of assets to reduce waste it will encourage long term investment and inspire a mindful approach to work interiors. It will help support the movement against the throwaway culture.

This project will take the Morph system through the last stages of R&D for the core components and will result in finished office furniture products that have been tested in situ.

The system currently consists of four core component parts enabling a building block approach to creating numerous product designs from office furniture, screens, meeting bay areas and outdoor furniture. Later this can be expanded to private meeting pods and outdoor spaces. Fully adaptable, every product can be dismantled and repurposed or stored for later use. The components are lightweight yet strong, will be made from 100% recycled materials and will be 100% recyclable. The project offers a regenerative approach and circular business model and aims to reduce the enormous amount of commercial furniture and fit-out dilapidations which end up in UK landfill today.

Morph (to change from one thing to another) will give furniture the ability to adapt to our changing world whilst protecting our environment.